Oppo Ice Cream

Oppo has created a super nutrient ice cream with the taste and mouth feel of traditional dairy ice cream. We are 100% natural, zero sugar, zero dairy fat, and under 100 kcal per 2 scoop serving. We are a healthy ice cream, launching summer 2013.We have four flavours - Manuka 10+ honey and ginger, Chocolate and Acai, Mint Choc Chip with Spirulina, and Madagascan Vanilla and Baobab. www.oppoicecream.co.uk www.facebook.com/oppoicecream